Customisable Pre-Production Prototype Development

The Seaboard is a radically new musical instrument and music production interface. It is
based on a patent-pending technology, and will unleash new creative musical possibilities, whilst also reducing the time and cost of music production and editing. Our highly differentiated digital music interface has strong IP protection, and will compete in the $2bn per annum global keyboard market, and eventually in other areas of the $14bn per annum global music production industry. Our strong multi-disiplinary team has rapidly taken the Seaboard to the point of developing a prototype.
The project will build on current and planned projects to integrate our basic prototyping and user testing into a pre-production prototype which has the look and feel of our final product.